'If it's printed it's true'?: a critical reassessment of the IWM's Black Propaganda collection

This project examines British use of Black Propaganda - i.e. material with a fake source - in the Second World War.

The researcher will work with the wartime papers amassed by Ellic Howe, the expert forger of propaganda whose knowledge of German printing made him an invaluable asset to the Political Warfare Executive. The project will allow the collection to be properly assessed and placed it in the wider context of recent scholarship on the nature, role and impact of propaganda.

Key research questions to be addressed include:

1. How did British officials understand the nature, role, and function of Black Propaganda, and how did this impact upon Ellic Howe's activities?
2. What place did the unit have in the psychological warfare of the Second World War, and in relation to other covert entities, including the Special Operations Executive and the Secret Intelligence Service?
3. What impact did the unit have on the successful outcome of the war, and in terms of British thinking about propaganda into the Cold War?